Cyber-security assessment

Somnium Technologies supplies innovative software tools for creating highly efficient embedded programs; these tools have massive export potential. The Innovation Voucher will be used to pay for a comprehensive cyber security audit of Somnium’s online systems. This will ensure that Somnium’s software IP and technical support services are as protected as possible against hacking and other cyber crime. With this in place the company can focus on building its export sales.